"Let it all hang out": Women's Confession and Commercialisation of the Self in the Social Media Age

Confession - a mode of self-examination spanning history and media - is ubiquitous in the digital age, enabling
unprecedented self-expression by women. Comparing confessional methods in young women's social media
content and women's midcentury writing, this project generates crucial new insights into the significance of
confessional and digital expression for women. It constitutes the first sustained feminist analysis of young
women's confessional expression on social media. Deploying literary critical methods and digital ethnography, I
offer a timely feminist intervention in the fields of auto/biography and social media studies.